Screening and diagnosis on the high street: unlocking the potential of AI-enabled oculomics in the community

Context
For over a century, medical professionals have recognized the eye's potential to reveal insights into overall health, from cardiovascular to neurodegenerative disease. Recent advances in retinal imaging, the availability of large datasets, and rapid progress in artificial intelligence (AI) are poised to significantly enhance this capability. This has led to the emergence of a new field for which, in 2020, we coined the term “oculomics” (the use of AI to analyze retinal images and detect hidden indicators of physical and mental health).
The Challenge
Current AI models in oculomics lack the performance, robustness, and clinical applicability needed for widespread deployment. Additionally, there is a scarcity of labeled data, particularly for underrepresented communities, hindering the development of fair and equitable models. Many traditional health checks also have low participation rates, making it challenging to screen and diagnose diseases early in the community.
Aims and Objectives
This project aims to develop and refine an AI-powered oculomics platform for community health screening, focusing on:

Enhancing AI Model Performance: Improving an existing AI foundation model, RETFound, by integrating language capabilities, addressing data scarcity using synthetic data, and fine-tuning the model for specific disease detection and diverse populations.
Rigorous Evaluation and Validation: Conducting a comprehensive evaluation of the model's performance and clinical utility, ensuring it meets clinical standards and is validated across diverse populations and healthcare settings.
Clinical Translation and Implementation: Developing a "Target Model Profile" (TMP) to align AI models with community health priorities; considering regulatory requirements, modeling real-world impact, and identifying potential barriers and enablers to implementation.

Potential Applications and Benefits
This project has the potential to revolutionize community health screening by:

Improving Early Disease Detection: Enabling the early detection of various health conditions, including cardiovascular disease and dementia, through routine eye checks, leading to timely intervention and improved health outcomes.
Increasing Screening Accessibility: Leveraging the high attendance rates of routine eye checks to reach a wider population, particularly underserved communities who may not regularly participate in traditional health checks.
Reducing Health Inequalities: Addressing health data poverty by using synthetic data and ensuring the models are fair and perform well across diverse sociodemographic groups.
Enabling Personalized Community Screening: Creating a flexible platform that can be tailored to the specific needs of different communities, allowing for the detection of a range of health conditions based on local priorities.

Conclusion
By combining AI with the accessibility of eye checks, this project aims to transform community health screening, leading to earlier diagnoses, better health outcomes, and a more equitable healthcare system.